Reliable quantum simulations of plasma and fusion physics

The field of quantum computation and simulations seeks to develop efficient quantum algorithms for problems that are classically inefficient to solve and are therefore computationally expensive. Furthermore, a quantum-enhanced simulation must not only perform a hard classical simulation efficiently, but also correctly. The latter goal is particularly important as real-world quantum computers are noisy and error prone. This project will develop efficient quantum simulations for problems in plasma and fusion physics, and establish their reliability in real-world quantum computers.